Live Crowd Insights

Modern car navigation systems not only navigate you from A to B but can also take into
account traffic congestion and redirect the motorist via the optimal route. We want to build on
the appetite for location based tech and drive innovation to provide the same functionality for
pedestrians in crowded environments.
ThinkInnovate have evolved a number of technologies, establishing Bubbl (from a previous
GeoVote Smart PoC), a suite of SDK tech, based on highly innovative internal positioning
software and a sophisticated geo-location based app constellation for the events, business and
retail sectors.
The ‘Live Crowd Insights’ (LCI) project objective is to investigate technical feasibility and
prove the concept for an innovative location crowd aware SDK software, to guide users with
live crowd analytics data and tracking for multiple friends.
To do this we will be fusing:
Our device detector sensor integration algorithm that combines multiple discordant sources of
information.
Geolocation triggering and location based functionality (the technology developed to underpin
our Bubbl suite).
Distributed crowd capture hardware using off-the-shelf low cost components.
Our PoC will solve the anticipated technical challenges allowing us to reach a basic prototype
that maps realtime crowd movement, understands bottlenecks and navigates users with the
optimal path through a crowd. Outside it’s possible to obtain a position that’s accurate to a
few metres with GPS. However, indoors and in dense urban areas buildings disrupt or block
satellite signals. With our novel sensor-fusion algorithm, geo triggering algorithms and low
cost hardware we will be able to provide a seamless navigation through crowded
environments both outside and inside as well as moving between the two. Associated
analytics will allow insight into crowd movement, improve flow management and inform
environmental and planning decision